"Reconstructing hotspot energetics in an inertial fusion experiment"

My research aims to reconstruct the electron temperature and density structure of the hotspot during a direct-drive inertial fusion experiment. This can be achieved by imaging the X-ray emission from an imploding capsule to create a three-dimensional view of the implosion as it reaches peak compression and temperature (in some ways similar to a CT scan). A complementary task is to create a computational model of the experiment to generate synthetic data, test and then and optimise the data analysis methodology. The project aims are to develop diagnostics for identifying implosion asymmetries or deformations that could limit the performance of a fusion experiment.